Sophie King

Context
IRIS ( e-Infrastructure for Research and Innovation for STFC) is a community-driven project that coordinates computing infrastructure for STFC-supported research across the UK. It provides shared access to national computing, storage and related digital services, delivered through partners including GridPP, DiRAC and the Scientific Computing Department at STFC. The IRIS Resource Allocation Panel (RSAP) reviews requests for use of these shared resources and submits recommendations to the IRIS Delivery Board. This ensures that allocations are handled independently and through a transparent and consistent process.
Challenge
Demand for IRIS computing resources continues to grow as research projects expand in scale and complexity. The RSAP must operate efficiently and consistently so that allocations are fair, clearly documented and that resources are used effectively across the community.
Aims and objectives

Lead the RSAP to deliver timely and well-justified recommendations to the Delivery Board.
Work with the IRIS Secretary and Capacity Manager to ensure accurate reporting of resource usage and timely distribution of review materials.
Maintain clear communication with applicants and panel members throughout the process.
Ensure records, agendas and meeting outcomes are complete and accessible for future reference.

Potential applications and benefits
A clear and trusted allocation process allows IRIS resources to be used effectively across UK research. It helps projects plan their computing and storage use, supports efficient use of shared infrastructure and provides a stronger foundation for future investment decisions. Consistent and transparent operation of the RSAP builds confidence among users, reduces administrative burden and contributes to a coordinated national approach to research computing.